Cardiff Metropolitan University and MM Engineered Solutions Limited KTP 21_22 R5

To transform project management capabilities and continuous process improvement by embedding integrated material requirements planning, an agile-driven project management office to enable automated processes, optimal interaction of project teams whilst reducing waste and costs.